GEM

To lose weight a person must eat less calories than their body needs, and yet most people do not know how many calories their own body actually needs. This is a vital piece of information for successful weight loss and GEM Nutrition can provie this. GEM Nutrition is based at Daresbury Innovation Centre and sells Indirect Calorimeters. These are electronic systems that tell you how many caloires your body needs. At present our main market is universities and research, but by designing a more cost effective instrument we believe we can expand our market significantly by gaining access to weight loss and obesity market through gyms, health clubs and spas. To enable thsi project we will work with identified established partners within the Darsbury cluster who can help us achieve this.